The BBC's Digital Audiences: Mapping the Impact of Web-based Technologies on Televisual Consumption through the Development and Use of a Diary Based A

Television consumption has developed to such an extent that it alters the way in which audiences engage with television programming. By focusing on the manner in which audiences repurpose and recirculate BBC content, it will be possible to significantly analyse a range of technological-cultural motivations among today's audience-prosumers. In addition, by adopting the use of second screen devices through application development, it is possible to integrate research methods innovatively into the daily lives of respondents with minimal intrusion, whilst producing an app that can be tailored for use within other fields of respondent-based research.